Anglia Ruskin University and Stansted Homogenising Systems Limited KTP 24_25 R4

To develop insight, knowledge and expertise in scaling high-pressure homogenisation technology for large-scale applications.